3DBioFractal

The proposed project has been scoped in collaboration of the commercial partner Santorini Scientific Ltd (SSL) whose mission is to significantly improve the efficacy of cardiac/organ transplants over the next 7-10
years. To date SSL has focussed its research and development on emerging technologies of bio printing, AI Diagnostics and T-cell Therapies for post operative rejection. The developing Flow and Modelling technologies has multiple uses in improving organ transplant outcomes via biosciences and biomedicine. SSL's Leadership team has an excellent track record with student placements and retention since formation and in previous Start Ups and their growth to SME's . SSL to date has supported over 12 students at various levels and project durations, inc. MSc thesis projects , short and long-term intern placements. We can also call on previous experience of managing PhD's, KTP's projects. That has led to extremely strong connection and satisfaction from our academic partners which including, Newcastle University, Birmingham, UWE and Herts. The students themselves have also appreciated the commitment and quality of the research carried out and to being a destination employer with excellent retention. The support of the company to the project is demonstrated by in-kind committed costs in consumables, and know-how amounting to £120K. A key opportunity for the student will be experience of a start up scenario which requires an agile mindset excellent, communication and team skills. The nature of the journey will include a high degree of involvement in commercial and proposition development, understanding the value proposition and how to focus and assess the developing value of the research understanding, managing challenges in scope and where appropriate sensible re-alignment ( i.e. changes to freedom to operate). As
well as real-world practical commercial and delivery experience, the student will have UCL's full support from academics, laboratory and research technicians. They will be immersed in the collaborative approach with SSL interacting with key partners such as the bioprinting team at Newcastle, including support for multi-partner publication of findings in high-impact journals. SSL has been operating for 4 years with a period of early growth and POC work and its technology is strongly backed and will move into commercialisation within the project timetable. This offers a rare opportunity to experience the dynamic environment of technology start up. Individuals have the potential for significantly broader experiences and responsibility with high paced communication and commercial and scientific growth. Commercial exposure is especially intense in small technology companies where the distance between the commercial department and the laboratory is small. The student will be part of progressing products to market and it will be highly likely they can witness directly the impact of their work on the success of the company.